LittleData Proof of Market v2

Web Analytics is a rapidly growing market as more and more businesses use online methods
for their marketing. There is now a tsunami of data available from Search Engines, Social
Media, e-mail marketing engines and other behaviour tracking. Interpreting this mass of data
into meaningful business information is proving harder and harder to achieve. A shortage of
technical graduates required with mathematical AND programming skills, especially in the
UK, will lead to data analysis becoming a much bigger cost for companies over the next 5
years.
Although online analytics platforms have existed for two decades, an exponential increase in
the amount of data generated on the Internet has precipitated an inflection point within the
analytics industry. Traditional modes of measurement, which allowed for guesswork, are
outdated, and marketers now demand definitive models around metrics that help them identify
the perfect digital marketing mix.
We plan to offer genuinely intelligent analytic tools using advanced mathematical techniques
which remove the need for mundane data processing and searching for patterns by human
analysts. Our disruptive approach leapfrogs current web analytics solutions, improving data
interpretation and information timeliness, reliability and accuracy by large margins. This is a
platform technology with market applications across multiple business data sources from web
marketing to financial accounting.
Our market assessment study seeks to identify an optimal market entry point for our new
solution by consulting users, stakeholders and key influencers in the web marketing industry
directly to assess their willingness to adopt a new approach. If successful this will bring a
completely new cloud-based, web analytics software tool with a suite of natural language
processing capabilities to penetrate an exponentially growing global market for Business Data
Analytics software.